Games and social change: In-between screens, places and communities

With a bias towards participation and interactivity, the digital realm has created conditions to allow people to engage with life more playfully using everyday devices (e.g. computers, smartphones). Digital technology has also allowed alternate public spaces to be created, helping to re-imagine citizenship and activism (e.g. Facebook campaigns, e-petitions). One area where playful engagement in civic life has started to generate serious attention is, in the field of videogames and experimental games.

A burgeoning 'Games for change' movement has emerged in the last decade, which has appropriated videogames to engage people, beyond entertainment. A growing number of artists, educationalists and activists are developing games that contend with personal, social and political subject matter: e.g. poverty (Cost of Life); immigration (Escape from Woomera); forced labour practices (Sweatshop); the fiscal crisis (Layoff); and the war on terror (September 12th), with the explicit intention of altering or affecting player opinion outside of the game world.

The network will also focus on other emergent game platforms (e.g. Alternate Reality Games (ARGs) and Urban Games) that use digital technologies to create games, played online as well as in physical locations. These games allow immersive and interactive storytelling experiences to play out across a range of (trans) media platforms. There are notable examples of these types of games engaging with social justice, community and humanitarian issues (e.g. World Without Oil; Raiders of the Lost Crown). They provide the network with a second key focus.

Social change games tend to be the products of a burgeoning independent game scene, which represents the interests of those outside of 'big' industry - developing games that challenge normative, mainstream and commercial values. The network is keen to situate and undertsand these types of games within the scenes and sub-cultures that comprise the independent game industry. The recent emergence of global 'Game Collectives' (e.g. Copenhagen Games Collective; Invisible Playground in Berlin; The Larks in Manchester), which are developing a mix of 'on' and 'off-screen' games, are an important independent scene, to locate social change gaming. Not only do Game Collectives connect independent game communities to specific locales, they often foreground games and play as a means to explore notions of community, identity and togetherness. They provide the network with a third key focus area.

Focusing on these key areas, this network will create an international multi-disciplinary community of practice. It will involve a range of core partners and associates with expertise in the key focs areas, representative of research and practice based perspectives (Manchester (MMU, The Larks, Madlab); the EU (The Copenhagen Games Collective; Utrecht University, University of Leuphana) and; North America (Tiltfactor at Dartmouth College; Diego de La Vega)), to explore the potentials of digital games as change agents. This will be done in collaboration with other participants, representing key stakeholder groups.

Working collaboratively as a community of practice, the network will host a variety of activities (e.g. conferences; seminars; meetings; open-space workshops and game jams) to allow participants; academics, game developers, community practitioners, activists and third sector bodies, to explore and develop the potentials of digital games. It is anticipated that these activities will enable the network to generate key insights, identify areas for future research and investment as well as raise awareness around social change gaming and facilitate growth in the field within the UK and in the Manchester region, in particular.

Potential impact
(1) The network's research and activities will help to raise awareness of the potentials of digital games to communicate complex messages around social justice, humanitarian, community and environmental issues with key sectors that could benefit from investing in their development: third sector; community activists; NGOs [Work Programme (WP) 2,3]

(2) A series of activities have been planned to enable those sectors, whose work is aligned to social change agendas, to explore with game developers opportunities to commission and produce social change games [WP3]

(3) The host institute's alignment with 'The Larks' and 'Madlab' as core partners is also strategic. These groups are at the forefront of the Manchester region's independent game making scene. The network provides them with key opportunities to develop practice and collaborate with international partners that are part of similar scenes, (e.g. Fact-finding and collaborative artistic practice activities, hosted Copenhagen Games Collective) [WP 1,2,5]

(4) 'Game Jams' with the local game making communities, including young people (via the U18 Jam), will draw attention to alternate content and subject matter to apply game structures to. This may help to broaden the horizons to participants of whom some will be part of the next generation of game designers and developers [WP3]

(5) The involvement of local public sector bodies, cultural and digital organisations, as members of the advisory group, will help to raise awareness of the benefits of social value games as part of the city's and region's cultural, regeneration programme sand digital strategy, for example.

(6) The workshop series "An Introduction to game design" will introduce principles of game design to community activists. This will bring game design to the attention of a wider pool of people and develop their capacity to incorporate play mechanics as a tool, to reference and frame their practices. [WP4]

(7) Drawing upon the experience and expertise of the core group of partners and associates, we believe will provide a solid foundation upon which to develop future initiatives and leverage funding streams, to enable public stakeholders to develop further projects and initiatives that harness the of digital play to communicate complex information related to social change agendas. We anticipate that this raft of knowledge exchange activities could benefit a range of community and third sector organisations, alongside game developers [WP1,3]